Functional Integration of an Interactive Artificial Intelligence System

Interactive Artificial Intelligence (IAI) systems are conceptually assembled in a data flow manner.
Since the assemblage is done at a very low level, there's little or no support for expressing and checking conceptual properties and constraints.
Combined with the frequent change and update of components, performance and reliability are challenging to enforce.
Leveraging pure, statically typed, functional programming techniques, through Embedded Domain-Specific Languages, which should expand the state of the art of functionally of EDSL due to the unique challenges of the domain.
The practical importance, both to the School and in terms of UK PLC impact.
Nottingham is already using an existing Virtual Human Platform (AVP 2.4) for such projects as the BRC, and work with Unilever.
In terms of wider impact; IAIs are being adopted at an exponential rate in various areas of industry, in the UK, and beyond.